DataSeer Data Audit

We are looking to bring in a cyber security expert to analyse and investigate your web solution in order to fully determine the security measures already in place and what new features we could introduce to make sure the application is secure for local government use.